University of Strathclyde and Test Incorporated Limited KTP 22_23 R3

To embed capability in novel methods for assessing the insulation integrity, performance, and condition of electrical systems in commercial buildings, to develop the gold standard for non-disruptive electrical condition and integrity testing.